The Cultural Politics of the British Monarchy: Inequalities, Neoliberalism and the Elites

What is the meaning of monarchy in contemporary Britain? Why does monarchy matter?
This research establishes our understandings of the cultural politics of the contemporary British monarchy in a sociopolitical period contextualised by growing inequalities and neoliberal capitalist regimes. It counters understandings of the monarchy as an archaic institution, an anachronism to corporate forms of wealth and power, and therefore irrelevant. Rather, I propose to understand the monarchy as part of capital regimes, committed to accumulating wealth and securing power. According to development charity Oxfam (2018), as of January 2018 the richest 42 people in the world own as much wealth as the poorest 3.7billion. In response to these rising inequalities, sociology has seen a revival of "elite research" (Piketty, 2014; Dorling, 2014). Much of this research focuses on transnational, meritocratic, neoliberal corporate power and the "new rich", overlooking older, inherited forms of wealth. I suggest that this research vastly understates the role of inherited wealth and "old" forms of political and institutional power in reproducing economic and cultural advantage. Moreover, I propose that there is an interpenetration of the monarchy and other forms of power, whereby the monarchy is called upon to act as façade, through which the mechanisms of inequalities are disguised and naturalised. This primarily takes place in media representations, where the monarchy is depicted as a royal family, following a "middle-class", nuclear family model set out by Queen Victoria. Drawing on the intellectual legacies of British Cultural Studies, particularly Stuart Hall (2013), I contend that these representations are a prism; a central ideological project designed to distance the monarchy from capitalist vulgarity and aristocratic debauchery, and reproduce monarchical power by producing consent for the monarchy in the public imaginary. While most research on monarchy has had a historical focus, my work is unique in placing interrogation of the monarchy at the centre of debates about culture and economy in a neoliberal age. I propose the monarchy has a central role in exacerbating regimes of widening inequalities, and in so doing I extend both research fields.
This was the basis of my PhD research, and I intend to use this fellowship to disseminate this research in a monograph provisionally entitled The Cultural Politics of Monarchy. I will develop the thesis for publication by adding a new chapter. This will use Meghan Markle's introduction into the royal family as a vehicle for a discussion about race, racial capitalism, post/colonialism, cosmopolitanism, multiculturalism and the co-option of feminist politics in the reproduction of monarchical power, and the management of ideas of "progression" and "modernisation" in the institution. I will extend this work on Markle as a key contemporary public figure who is revealing of relations of gender, race, class and post/colonialism in a special issue of Women's Studies International Forum, which I will co-edit with Dr. Hannah Yelin and contribute a joint-authored paper. I will also submit a paper to The Sociological Review, which will call for sociology to pay attention to the role of the monarchy when considering regimes of inequality. I also intend to undertake limited further research on the Royal Correspondent as a cultural intermediary. This moves significantly beyond my PhD research in considering the production values, practices, processes and roles involved "behind the scenes" in the reproduction of monarchy. While we know the monarchy is heavily mediated, very little is known about the production of these mediations, and there is currently no critical academic work on the Royal Correspondent and their role in producing news media. This is a significant research gap. I intend to use this fellowship to undertake interviews with previous and current Royal Correspondents.